Thol: An AI Catalyst for Next-Generation Audio Content Creation

**Intelligent Software to Empower the UK's Sound Artists for Film, TV, and Gaming**

The United Kingdom is a global leader in the creative industries, but the artists behind our world-class film, television, and gaming content face a major barrier: the sound design process is slow, repetitive, and manually intensive.

Edinburgh-based creative-technology firm Black Goblin Ltd is developing a solution to solve this problem. Supported by Innovate UK, this project will accelerate the development of **Thol**, a suite of AI-assisted software tools that empower sound designers by automating laborious administrative tasks, giving them back time for creativity.

Thol uses intelligent analysis to assist artists by reviewing video content and contextually suggesting complete, layered soundscapes. This technology moves the creative workflow away from hours of manual labour, allowing the artist to focus on what they do best: storytelling and sonic artistry.The goal of this project is to develop Thol into a market-ready tool that seamlessly integrates into professional workflows. By placing these powerful new tools in the hands of sound artists, Thol will help strengthen the UK's competitive edge in the global media and entertainment market, cementing its reputation as a hub for cutting-edge technological innovation.